University of Manchester and Arrow Global Limited

To develop, embed and exploit advanced mathematical modelling and simulation capability to enhance forecasting accuracy and strategic decision making.